ONTINUOUS BIOMETRIC AUTHENTICATION FOR IOT

This project aims to build a continuous authentication architecture to address the nuances of IoT devices,such as their low power and limited sensing capabilities. The findings would identify how users of different IoT devices could beauthenticated to enhance IoT security, privacy and usability.
RESEARCH QUESTION
How to improve the security and privacy of IoT.
How to implement CA in low power and low sensing capabilities IoT.
Continuous improving its security by using ML
How it can be implemented in low power and limited sensing capabilities devices
How it improves the security of the IoT ecosystem